Developing explainable AI approaches for non-experts based on user's preferences and algorithmic recourse

Artificial intelligence (AI), the intelligent technology of machines [30], has made great achievements in numerous works that normally require human intelligence. Due to computational limitations, most early AI models like linear regression and decision trees are white boxes and obey logical inferences [4]. They clearly explain how and what models accomplish. Recent developments in hardware make large-scale computing possible and lead AI models more complex. These models, known as black boxes, achieve high by constantly adjusting the parameters. However, DARPA XAI [13] compared the learning accuracy rates performance and explainability of different models, indicating that black-boxes models present more difficulty explaining. Considering ethical issues, black boxes without explanatory support have encountered some bottlenecks in practical applications. Fields like medical diagnosis, legal judgement, and financial security focus more on interpretable and trustworthy decision-making processes than on final performance.